Development through Radio Astronomy Global Network

We propose to build partnerships between the three separate projects in development through radio astronomy that we have already established via the Newton Fund in Africa, Latin America and South East Asia. This collaboration will form a global network of expertise in the mobilization of radio astronomy for economic development. The network will establish and build 'south-south' connections that will help the sharing of experiences and lessons learned in how to translate the high tech skills of radio astronomy into local job creation and entrepreneurship. The activities in this project centre on four international workshops that each focus on a key aspect of economic development through radio astronomy research. These include the conversion of old telecommunications dishes into radio telescopes, the formation of regional collaborations using networks of radio telescopes working together, utilizing the big data aspects of radio astronomy for translation into other areas of industry and commerce, and the transfer of the high tech skills in radio astronomy into the related areas of space science, geodesy, satellite communications and telecommunications and entrepreneurship. We will encourage other low- and middle-income countries (LMICs) in the three continental regions to join the established activities and build strong regional collaborations around this theme. This will help cement the UK's position as a world leader in radio astronomy and its applications.

Potential impact
The proposed workshops in this project will transfer knowledge in how the skills, techniques and technologies involved radio astronomy can be used for economic development in a range of low- and middle-income countries (LMICs). These include mechanical, electrical and electronic engineering skills involved in the conversion of old 32 m telecommunications dishes into radio telescopes and equipping them with state-of-the-art receivers. The development of regional collaborations around the use of networks of converted dishes as an interferometer will be discussed as a way to spread these skills more widely and build new scientific partnerships. The potential for big data techniques in radio astronomy to be utilized for enhancing wealth creation in industrial and commercial sectors will be highlighted. Our industrial partners and their contacts will demonstrate the various ways in which synergies between radio astronomy and the related areas of space science, satellite communications, deep space communications and telecommunications can be exploited to generate jobs and revenue. As a result of this project we will have build a global network of expertise in the use of radio astronomy for economic development in LMICs and strengthened the position of the UK in this field.